University of Bradford And Invibio Limited

To process innovation in the field of implantable polyaryletheretherketone (PEEK) micromoulding and to transfer the knowledge generated throughout the technical staff.